Movement Masterclass for Film and Dance Professionals

The Movement Masterclass for Film and Dance Professionals by Clare Novaes School of Dance will be at the forefront of providing our professional actors and dancers with the highest level of specialised tuition to enhance their command of movement. With 40 years experience in teaching dance, Clare will bring together experts in their fields that will deliver high level masterclasses with themes such as: Authentic Movement, Continuum Movement, Body Condition, and Feldenkrais, among others. These classes will be specifically tailored to the needs of the student and will be delivered on an individual basis or as part of a group. To use an actor working on a film project as an example, the content would be shaped around the style of movement and the character required for their specific role. The result of this project will be actors and dancers bringing a new level of skill in movement to their performances that will elevate the quality of their work.